Depth and Surface: Women's style as memorial, resistance and reverie in late 1970s and early 1980s Glasgow

This research will draw on conceptions of style in queer feminist and Black performance studies to examine whether working-class women's dress in late 1970s and early 1980s Glasgow performed a subversive historical function. This approach will challenge the notable absence of women's subcultural style in British academic discourse by broadening the terms by which such subcultures are read and understood. Considering a range of archival sources, the personal histories and cultures registered on subjects 'dress will be interpreted as forms of unofficial citation, allowing individuals to construct a past and present self at the margins of official British history.